Queen's University Belfast and Fusion Antibodies plc

To develop a new innovative software package for the design of antibody libraries that will be integrated into the service offering provided in antibody engineering, to transform their capabilities and competitiveness.